Novel High Speed Laser Cladding System

Advanced Laser Technology is seeking to develop a novel high speed laser cladding system to
clad large vessels or metal plates to a standard of zero porosity for maximum resistance to
corrosion. Existing cladding methods are time consuming and expensive. The challenge is to
decrease manufacturing time while ensuring the component lasts significantly longer. Laser
cladding has been used for several decades, however it is unsuitable for large areas as its
typical deposition rate of ~1 kg/h is too slow to make the process economically advantageous
There is a clear requirement for a high-speed process which can achieve deposition rates in
excess of 15 kg/h, to provide a coating with zero porosity with reduced environmental
impacts.